WAS - We Are Supernova: Studying and Exhibiting the Dawn of the Universe in the Silicon Chip

We Are Supernova (WAS) is a Postdoctoral Fellowship selected by the European Commission for the Marie Sklodowska-Curie Actions (MSCA) programme and funded by the UK Government via the Horizon Europe Guarantee. Anne Haaning is the postdoctoral research fellow, hosted at the Department of Art, Goldsmiths University of London, under the supervision of Prof. Nina Wakeford.

At a time of climate collapse, the artistic research project WAS offers a new analysis of the forces of perpetual growth that drive it. Hosted by Goldsmiths College, a research leader in art, climate justice, and technology, the project addresses a current paradox: our resource-intensive technological desires and the ecological emergency.

The objectives are achieved through a practice-led art research postdoctoral fellowship carried out by Anne Haaning, building on her doctoral art research.

The project employs the element silica as a way to investigate the idea of accelerating forces which drive perpetual growth, given silica's capacity to address both the micro technological level (the silicon chip) as well as macro cosmic scales (the exploding star/Supernova). The project develops new perspectives on accelerating forces by studying both the expansion of the universe, with the aid of Cosmology, and 'emergence' in AI assisted by Computer Science.

Many artists explore technology's environmental impact, but rarely tackle the paradox of the technological embeddedness or impact of digital artwork itself. WAS develops and uses an 'intermaterial' method that focuses on the concealed material narrative of various research components - including the digital tools used for making art. Through these layered intermaterial densities, more complex and ambiguous narratives produce artworks which address the paradox.

From interdisciplinary research combining Computer Science, Cosmology and printmaking with Haaning's existing expertise in digital video and animation, the culmination will be a complex and materially inventive video installation encompassing AI and documentation from site visits and archives. Outputs will provide a new synthesis through artworks which offer new perspectives on the ecological toll of AI and technological infrastructure, challenging the prevailing paradigm of unbridled growth leading us to imminent climate collapse.